Protein/Functional Carbohydrates

Production of a range of young animal diets to enhance both the growth rates and health of these animals with the additional major benefit of reducing the need for medications.